Satellite mitigation for ground-based optical astronomy

The proliferation of satellites and large-scale constellations poses a significant threat to ground-based astronomy, affecting both radio and optical observations. The increasing number of space objects, including satellites, rocket bodies, and debris, raises the likelihood of these objects entering the field of view of ground-based telescopes, thereby corrupting delicate astronomical measurements.
The objective of this project is to develop a prototype early warning system for ground-based optical observatories to mitigate disruptive satellite transits by shuttering the focal plane for short periods, ensuring the integrity of astronomical observations.
The project involves the development of a baseline prototype from an existing satellite tracking system. This prototype will integrate wide-field, low-cost, and high-resolution sensors. Concurrently, machine vision algorithms will be implemented for real-time detection and trajectory extrapolation, utilizing convolutional neural networks (CNN) and temporal transformers for efficient data processing. A standardized data structure will be created to record satellite brightness and density, ensuring data integrity.
Initially, the prototype will be developed and necessary components integrated. Machine vision algorithms will be designed and tested. In the testing and validation phase, field tests will be conducted to validate the prototype's performance. The system's ability to handle real-time data processing and trajectory prediction will be ensured, and systematic data collection on satellite brightness and density will begin. Engagement with the astronomical community will gather feedback and promote system adoption by observatories worldwide.
This project is important for several reasons. It raises public awareness about the impact of satellites on the night sky and fosters advocacy for responsible space usage. Additionally, it provides data to inform policy decisions and regulations regarding satellite deployments.
By addressing these aspects, the project not only benefits the astronomical community but also contributes to broader societal goals, including environmental protection, technological progress, and informed policymaking. This work plan outlines the key phases and tasks required to develop and test an early warning system for mitigating satellite interference in ground-based astronomy.